Development of magnetometer immunoassay technology to improve screening accuracy and user friendliness with sequencing and resistance information

This project will support the development of a novel, portable and cost effective system for the detection of animal diseases in pigs. These diseases have a significant impact on animal health and represent a financial burden to countries worldwide. This collaborative project will deliver a magnetic sensor-based device and surveillance system which would provide early detection of disease and enable quick action in order to reduce the risk of disease spread, with economic benefits to farmers and food producers and welfare benefits to farm animals.

Potential impact
The MagSal system will be a robust, cost-effective, flexible and portable platform for testing a range of animal diseases using oral saliva samples at the point of use. We foresee a range of economic impacts for the industrial biotechnology sector, specifically in animal health and medical diagnostics (through the lead industry partner, Clarity Biosolutions Ltd). Farmers and the broader agricultural industry will also stand to benefit in the longer term from potentially improved monitoring and rapid in-field testing for disease.

Effective communication within the broader scientific community will be achieved through publication of non-commercially confidential outcomes in top-tier conferences and journals in the areas of bio-sensing, instrumentation veterinary and public health. Specifically the partners will target the International Conference of Biosensing Technology. The lead partner will attend relevant trade shows e.g Medica.